Manufacturing the Transnational:

How do German Cultural Institutions give access to Cultural Agents from Abroad?
Can the art world work with international artists, without making them a "project of integration" and marking their being different? Which role do strategies in museums and curating play when it comes to the collaboration with artists from other countries and cultures? Those questions are in the focus of my research on visual artists from Turkey who moved to Germany in the last 15 years. It will highlight how policies shape artists' lives and analyze how differing perceptions of German-Turkish artists and communities may lead to new cultural policies. My findings will contribute to important discourses on belonging and integration.